Visiting Fellow: Professor N. O. Santos

In seeking a deeper understanding of Einstein's theory of general relativity, it is important to clarify the physical interpretation of certain families of exact solutions which represent cylindrically or axially symmetric space-times. Three cases will be investigated: (1) A vacuum cylindrically symmetric space-time with differential rotation or translation. (2) A family of singular stationary axially symmetric space-times that includes the Schwarzschild space-time in a particular limit. (3) A compound space-time for which the interior is a cylinder of rotating fluid described by the Godel solution, and the exterior contains a negative cosmological constant. In all cases, the aim of the project is to investigate the physical properties of these families of solutions and the meaning of the parameters they contain.